AI Powered Family Carer Support

Upstream Health are revenue making and with the support of NHS England have launched a new product called Bridgit. Our Bridgit platform is all about support and empowerment of family carers to help keep their loves ones well and in their own homes.

The role of a carer is often challenging, with a lack of access to advice and guidance on things like financial support, home care services, or direction on local support services for both the carer and the cared for.

We have recently been working with a Carer Support service that provides counselling, support and signposting to family carers. Carer Support services are commissioned across the UK to help provide support the 6.5 million family carers and help them to provide care to their family members. They do an amazing job and it makes sense for the NHS to support this group and relieve pressures of health services.

We've observed that due to the COVID-19 pandemic the service that Carer Support teams can provide have been impacted. Consultations are no longer face to face, and a lot of the services that where in place in the community have been closed. At the same time due to COVID demand for these service has increased by 53% (Carers UK). The result is an increasingly alienated group of carers looking after an increasingly isolated elderly group.

Through this project we will work with our local Carer Support group to develop a national carer support solution.

This will build on top of our Bridgit platform to provide an electronic version of what a Carer Support coach does.

It will provide supporting information, assessments and content to help identify automatically identify the personalised carer needs.

It will then use knowledge bases and chat bots to provide guidance, suggested action and service recommendations.

Finally it will include options for on demand access to real life care coaches and volunteers, to complete remote video consultations to provide support.

This solution will support the current issues faced during COVID which may persist for some time with restrictions on travel and face to face consultations. However, this platform is also perfect for a post-covid world providing a complete carer support solution at any time and an innovative way to deliver improved choice, and carer support services, on demand and at the point carers need them.

We have already developed a prototype of the solution and received positive feedback from the Carer Support group. Through this project we will build, test and deploy this solution, and develop our service team to provide care coaching services.

The solution will be free at the point of access.